Supramolecular Radiopharmaceuticals

This PhD will investigate novel supramolecular technologies to provide new precision radiopharmaceuticals. It will focus on the design and synthesis of novel cage compounds that can be used for the encapsulation and targeted delivery of different radioisotopes for both diagnosis and therapy.